Quantitatively analysing if globalisation can explain the rise of populist parties across Central and Eastern European countries since 2008

My masters and doctoral research will focus on the same area: the rise in demand for populist parties across EU member countries from Central and Eastern Europe (CEE) since 2008.